Over-imitation in Older Adults

The research aims to develop knowledge and understanding of the existence, functionality, and progression of over-imitation (OI) through the lifespan. It addresses a literature gap by expanding research into older adults, an understudied population.